Teki MVP build: Disrupting the value chain of human intelligence

Teki is the new UK tech startup that is rethinking thinking.

Teki is an adrenaline fuelled problem-solving game that you play on your mobile against other people around the world. But it is play with a purpose.

That is because, when you play Teki, it captures the unique way that your brain works, helping you discover your own unique intelligence by ranking your skills across the key cognitive functions.

Teki then places power in your hands to unlock an ever expanding raft of benefits _outside_ the game via a new on-chain, intellectual currency which we call Cognitive Passport Technology (CPT